Establishing a sustainability assessment framework for recombinant peptide biomanufacturing

Therapeutic peptides, such as GLP-1 agonists, are becoming one of the fastest-growing classes of modern medicines, with future demand expected to reach metric-tonne scale. Yet most peptides are still produced by solid-phase peptide synthesis (SPPS), a resource-intensive process that uses large quantities of solvents and can generate over 10,000 kg of waste per kilogram of peptide. As global demand increases, there is an urgent need for cleaner, more sustainable, and scalable manufacturing alternatives.

Constructive Bio is developing a new biomanufacturing approach that uses the world's first purely synthetic recoded _E. coli_, Syn61, to produce complex peptides through fermentation instead of chemical synthesis. This method could lower environmental impact and enhance long-term supply resilience. However, there is currently no consistent way to measure or compare sustainability performance across different peptide manufacturing methods, which makes it difficult for industry, regulators, and policymakers to assess the advantages of emerging technologies.

In this project, Constructive Bio will collaborate with BSI to benchmark recombinant peptide biomanufacturing against existing sustainability frameworks and standards. Together, we will identify relevant sustainability metrics, such as solvent use, energy consumption, water usage, and greenhouse gas emissions, and evaluate how effectively current methodologies capture the impacts of SPPS and biomanufacturing. The work will utilise established standards, including life-cycle assessment approaches, to ensure a robust and meaningful comparison.

The project will provide a comparative analysis and clear recommendations on how current sustainability assessment methods can be applied to peptide manufacturing. This will aid decision-making for industry and pharmaceutical partners, inform future investments, and highlight areas where further development or standardisation may be necessary.

By adopting a UK-led approach to evaluating sustainability in peptide manufacturing, this project supports national goals in achieving net-zero, driving innovation, and fostering resilient supply chains. It showcases how new biotechnologies can help create a more sustainable and competitive medicines manufacturing sector.